Deciphering the Complex Interplay of Health Disparities and Multimorbidity in Leukaemic Patients

Medical advancements over the last few decades have led to an increase in the human life expectancy. However, this increase is a double-edged sword as patients frequently contend with multiple chronic diseases, such as cancer, as they age. Known as multimorbidity, this phenomenon affects as many as 30% of all patients according to statistics from the National Institute for Health and Care Excellence. Multimorbidity contributes to a decreased quality of life as patients often have to see several different specialists to receive a number of concurrent treatments. This has placed a financial burden on healthcare services around the world. For example, Chronic Myeloid Leukaemia (CML) is an uncurable but manageable disease thanks to the success of tyrosine kinase inhibitors (TKIs) such as Imatinib. However, TKI therapy is expensive and cost over £5 billion across the EU in 2015 alone.

Multimorbidity is a subject of major concern in Scotland which has an aging population. However, the phenomenon frequently occurs around 10-15 years earlier in individuals from the most deprived areas where life expectancies are also 10-13.5 years lower. This disproportionally affects the city of Glasgow where 44% of the population resides in the 20% most deprived areas of the country. Cancer Research UK estimates that cancer incidence and mortality rates are 33% and 74% higher in such areas respectively. An early diagnosis is critical in all forms of leukaemia, yet the most deprived patients are more likely to wait and seek medical advice once they are in an emergency state compared to the least deprived. This may be for a variety of reasons ranging from the inability to take time off work to attend appointments, an increased rate of smoking and obesity, or even just a general lack of awareness to symptoms. For example, over 75% of deprived patients are unaware that bruising may be a warning sign of leukaemia according to Cancer Research UK.This computational project aims to examine the complex interplay between such health disparities and multimorbidity on the disease trajectories and outcomes of leukaemia patients. Utilising data from 3000 patients within the UK Biobank, longitudinal time series and survival analyses will be used to identify and stratify patients by disease endotypes. Additionally, it aims to identify biochemical risk factors - such as genetics and multimorbidity related polypharmacy - that may be specific to each endotype. Endotypes defined by the above analyses will then be validated using rigorous machine learning techniques with the aim of utilising this data in the development of predictive models for a web-based app to assist clinicians in forecasting comorbidities. This research has the potential to allow both clinician and patient to act proactively regarding modifiable risk factors such as smoking and diet to bring down chronic disease incidence. Furthermore, there is potential to raise health awareness levels and allow patients to better plan for their disease trajectory for earlier diagnosis and intervention.